Oxford Brookes University and Virtus Development and Construction Consultants Limited

To refine and promote a holistic methodology for enhancing energy performance in existing buildings, based on the unique five-stage process, through market research and product development.